Information Visualisation for Children

The aim of this research is to investigate how young children (7-10 years of age) create visualizations. This investigation will focus on the attributes children most readily use to represent data, and whether knowledge of these attributes can aid in creating visualizations which are more easily interpreted. Data literacy will also be investigated, especially focusing on the understanding of traditional and modern visualizations of data within the targeted age bracket.